INTERMODAL - INTElligent Real-time, MOnitoring & Detection video AnaLytics solution for rail construction

We introduce INTERMODAL, INTElligent Real-time, MOnitoring & Detection video AnaLytics, an innovative AI-driven solution designed to enhance security, safety and operational efficiency at large-scale rail construction sites through real-time video analytics, with the potential to benefit the wider infrastructure sectors.

**Highlights**:

**1\. Challenges in the railway construction:**

* **Safety and surveillance concerns**: Inefficiency & safety issues cost £1.4bn/year to UK economy with construction workplace injury and ill health(HSE, 2019/20). Security issue like theft and vandalism cost is estimated £800m/year. Over £2.2bn/year economic value (2% of output) can be potentially recovered with improved safety & security at construction sites in UK alone.
* **Passive and reactive processes**: Conventional approaches heavily rely on manual oversight and passive surveillance, often reacting to incidents rather than proactively implementing measures to prevent them.
* **Lack of timely and structured informatio**n: Obtaining timely and structured information for managing large, dynamic industrial sites can be challenging and can lead to various operational efficiency issues.

**2\. Innovative approach**

* **Advanced security and operational monitoring**: our proposed solution goes beyond traditional manual monitoring for security. Instead, AI analytics can monitor movements of personnel, equipment dynamics, and behavioural analysis within the railway construction site.
* **AI-powered analytics**: The live videos from CCTVs are actively processed for identifying potential risks, anomalies, or inefficiencies. Whether it's predicting possible human-machine near misses or detecting perimeter breaches, the AI acts as an ever-vigilant sentinel, offering real-time insights to site managers.
* **Robust tracking algorithms**: built for both indoor and outdoor, busy or cluttered environments, ensuring accuracy of behavioural monitoring in various conditions.
* **Human-in-the-loop Integration**: allows user input and actions as part of work processes.
* Continuous improvements: self-learning nature of our AI means the system continually evolves, adapting to the unique dynamics of each railway site and offering more refined insights over time.

**3\. Use cases for GCRE and beyond construction phase**

* Security-Proactive surveillance: Enabling real-time, actionable insights into live events
* Safety-Hazard detection & mitigation: Proactively identify and mitigate potential hazardous events, ensuring increased safety within construction environments.
* Operational Efficiency- Dwell time tracking: Accurate measurement of where and how long goods, assets or vehicles stay in one place, enabling improved operational efficiency.

**4\. Potential impacts**

Our solution revolutionises surveillance by replacing traditional, labour-intensive CCTV monitoring with dynamic, real-time AI-driven intelligence. Through advanced monitoring and predictive analytics, we enhance the resilience of railway construction projects. Early risk detection and proactive mitigation minimise disruptions and maximise success for infrastructure companies